Environmental Change Network

Technical abstract
The UK Environmental Change Network (ECN), established in 1992, monitors key components of environmental change and seeks to relate them to controlling factors such as land management. Rothamsted is a founding site of the ECN, and its ECN activities continue and extend the long-term monitoring that has always been part of its Classical and other long-term experiments. ECN measurements provide comprehensive data essential for quantifying environmental change and underpinning research at Rothamsted and elsewhere relevant to 'Living With Environmental Change'. ECN measurements contribute to and are augmented by SoilCIP ISPG research projects on carbon and greenhouse gas budgets and losses of nitrogen and phosphorus to waters. The ECN is connected to international environmental change monitoring projects, particularly the EU FP7 ALTERNET project.

Objectives:

1. To quantify environmental change and determine the factors controlling change within the UK Environmental Change Network.

2. To underpin environmental change projects studying the impacts of land management on carbon and other greenhouse gas emissions and losses of nitrogen and phosphorus to waters, and develop sustainable land management strategies.